Inbetween: Cultural regeneration in market towns

This network will bring together an international, interdisciplinary body of researchers to critically consider the interaction of visual arts practice, policy and cultural infrastructure in the regeneration of market towns. It is innovative in tackling core research questions through practice-led research and interdisciplinary symposia. Events will be sited in England, Scotland and Wales to examine the impact of devolved governance and cultural infrastructures. As market towns struggle in the current economic climate, this project is timely in pursuing the feasibility of alternative strategies to enable market towns to secure a sustainable future. In so doing, it aspires to the aims of the AHRC's Connected Communities programme.\n\nResearch Context\nThe Labour Government launched its Market Towns Initiative in 2001 to address the problems posed by demographic shifts and changes in retail habits, work/life balance and general mobility. In response, several regional networks were launched throughout the UK and the umbrella body 'Action for Market Towns' formed (www.towns.org.uk). Recent research has developed a definition of variously termed market, small or rural towns as having between 1500 and 40,000 inhabitants. This places such towns as 'in-between' places and they have been largely neglected in studies especially related to cultural activity. Often market towns have contradictory fortunes: they are desirable place to live but become commuter towns with inhabitants who commute to their workplace and to larger retail centres. This leaves the town centre vulnerable and the town's cultural identity challenged. The Department of Environment, Transport and Regions see market towns as having considerable policy relevance as a rural hub for economic development and regeneration. Almost a decade after the launch of the Market Towns Initiative, the role that of visual arts practice in this context remains inadequately explored.\n\nIn order to tackle this gap in knowledge the network will innovatively bring together practice-based and theoretical researchers from a range of disciplines including: arts practice, architecture and planning, heritage, cultural and economic regeneration, cultural policy and arts administration. In recent years, vacated shops and shop fronts have become emblematic of the problems faced by market towns but also a prime site of artistic intervention. Keeping in vein with this, the proposed networking events will address research questions through artistic practice in public locations, such as market squares and shop fronts, as well as workshops.\n\nAims and Objectives\nThe aim of this network is to develop new understanding and critical analysis of the role that visual arts have played and might play in the regeneration of market towns with a view to influencing policy and informing best practice.\n\nIt will do so by:\n- Networking a multi-disciplinary body of artists, theorists, professionals and policy makers engaged in market town studies and cognate fields, such as planning, heritage and regeneration. Disseminating results back to key research groups and networks (e.g. Action for Market Towns).\n- Developing a knowledge base of practice (best and worst; perceived successful and unsuccessful drawn from case studies and their evaluations) \n- Facilitating knowledge transfer between participants\n- Generating critical dialogue through artistic practice, symposia discussions and on-line debate\n- Creating artworks in the public domain as catalysts for discussion, engaging the public in wider debate\n\nThe network will develop a new knowledge base on cultural regeneration in market towns and facilitate knowledge transfer between artists, regeneration professionals, community organisations and policy makers.

Potential impact
The research network has the potential to have wide impact to immediate participants and wider constituents. The academics involved will bring their expertise to the network as well as benefitting from the subject area being approach from new, particularly creative, angles. This will be taken back to their respective departments and research groups which are the prime focus for research in this area. The participants who will benefit include the arts and community organisations directly involved (Dumfries and Galloway Arts Association, Hexham Community Arts Forum, Inspire Northumberland) and cognate organisations (such as Deveron Arts, Huntly and Allenheads Contemporary Arts, Allenheads) who will be invited to the event and who will be able to access information from the Intersections website (www.intersectionspublicart.org.uk). The insight generated will also benefit sector organisations such as the Action for Market Towns Network; regional Market Towns Forums and local authorities. These organisations will be invited to the event, informed through e-mail newsletters and will be able to access proceedings and discussions on the Intersections website. The debate generated will also be of interest to local regeneration agencies, such as OneNorthEast and local authority planning, arts and regeneration departments. The work will be relevant to strategic bodies in various disciplines, for example the Department of the Environment Transport and Regions - dealing with issues facing regional and rural economies and infrastructure, and think-tanks such as IXIA: Public Art Forum and PAR+RS: Public Art Research + Resource Scotland. Existing connections with the European Regions of Culture network will widen the reach and impact of the network, as well as engaging them in the process as it unfolds. Most importantly, the work will engage community led-initiatives and local development or heritage trusts, such as the Hexham Community Forum and the the Pontypool Town Heritage Initiative - broadening their networks and giving them the opportunity to engage in active dialogue with a range of constituents. Finally, with arts events taking place in public spaces, the research will engage and bring issues to public attention.\n\nThese various organisations will benefit by seeing art as a critical force within the fields of planning/placemaking, community cohesion and through positive association with place and identity. They will have the opportunity to engage and develop networks with a diverse range of constituents. The research will impact on their work in this regard by: generating new knowledge and facilitating knowledge transfer; creating material for use in advocating good practice; building capacity in professional and volunteer networks for future; realising projects in the public realm; assisting specific local authorities in the adoption of culture as part of their strategic planning; contributing to the wider public debate on the value of cultural expenditure from the public purse. To ensure they benefit information will be disseminated as the project unfolds via the Intersections website and relevant umbrella organisations.\n\nThe network will generate new cultural knowledge with potential economic and societal impact that can enhance quality of life. It will be managed through an Steering Group with representatives from partners to ensure engagement and increase likelihood of impacts. In the short term the effects of the research will be: impact on current interdisciplinary debates on cultural regeneration and artistic practice, development of knowledge base and facilitation of knowledge transfer; in the medium term: impact policy within regulatory and funding bodies, development work of arts and community organistions, particularly with regard to more sensitive commissioning processes and arts practices for market town context and